Cerebral autoregulation physiology monitored at the bedside and its role in individualised management of traumatic brain injury patients

Traumatic Brain Injury (TBI) is a leading cause of mortality and disability across all ages globally. Despite efforts to
develop goal directed therapies, the mortality seems to remain unchanged over the past 25 years, in part due to the
heterogeneity of the disease. A need for personalized medicine is increasingly acknowledged. In particular, individualized
management of cerebral perfusion pressure (CPP) based on continuous monitoring of cerebral autoregulation (CA) as
per the pressure reactivity index (PRx) has attracted a lot of attention in the neuro-critical care community. CPPopt, the
CPP value at which the PRx is best preserved (indicating maintained CA) has been investigated as an individualised and
dynamic physiological target.